AutoScoutAI: Revolutionising Automotive Tech Scouting

Advanced Innovation Insights is a UK based startup with the core project team of James Archibald (project/finance lead), Paul Munford (technical/diversity lead) and Apoorva Srikkanth (IP expert/commercial lead). The proposed project is to test the feasibility of developing a AI powered tool to revolutionise technology scouting in the automotive sector